London South Bank University and Hydrostar Europe Limited KTP 25_26 R2

To develop an integrated hydrogen purification, compression, and storage system using advanced metal hydride technology, enabling cost-effective production of high-purity, high-pressure hydrogen for fuel cell applications in heavy goods vehicles and clean transport, supporting HydroStar's expansion into the rapidly growing green hydrogen market.